SecureCall: A Caller Authentication and Encrypted Communication Solution

Caller ID spoofing has become a global cybersecurity crisis, fueling fraud, identity theft, and organized crime. Exploiting vulnerabilities in telecommunications networks, fraudsters impersonate banks, government agencies, and businesses, deceiving victims into disclosing sensitive information or transferring funds. **A May 2024 study** by Juniper Research projects that fraudulent robocall losses---many leveraging caller ID spoofing---will exceed **£70 billion globally by the end of 2024**, up from **£60 billion in 2023**. These scams erode consumer trust and disrupt legitimate businesses, as customers increasingly ignore calls due to the sheer volume of fraudulent activity.

In the UK, Ofcom's 2024 research underscores the severity of the issue, revealing that **39% of mobile users and 48% of landline users received suspicious calls** in three-month period. Despite regulatory efforts, spoofing-based scams persist, exposing the ineffectiveness of existing fraud prevention measures. The infamous iSpoof case, which enabled millions of fraudulent calls, resulted in **£48 million in reported losses**, further demonstrating the scale of the threat. The rise of AI-generated voice spoofing has escalated these challenges, making scam calls increasingly convincing and difficult to detect. The urgent need for a proactive, real-time caller authentication solution has never been more critical.

**_SecureCall_** is a transformative innovation in caller authentication and secure communication, designed to eradicate caller ID spoofing and fraud at its core. Unlike existing industry solutions like STIR/SHAKEN, which only functions on IP-based networks and depends on centralized infrastructure, **_SecureCall_** is network-agnostic, enabling authentication across both IP and non-IP networks. Using a PKI-free challenge-response protocol, **_SecureCall_** ensures that only legitimate callers can establish a connection, while simultaneously implementing end-to-end encryption to prevent impersonation, eavesdropping, and financial fraud.

Unlike AI-based fraud detection tools such as Smartnumbers, which rely on metadata analysis, historical fraud patterns, and behavioral analytics, **_SecureCall_** provides real-time, proactive authentication. While AI-based solutions can fail to detect spoofed but previously unflagged numbers, allowing fraudsters to bypass security barriers, **_SecureCall_** blocks spoofed calls before they reach the recipient, guaranteeing verified, trusted communication.

**_SecureCall_** is a game-changing advancement in telecommunication security, fully aligned with national and international cybersecurity strategies. Its scalable, cost-effective, and universally deployable framework restores trust in voice communication, reduces fraud-related financial losses, and strengthens national security. As a proactive authentication solution, **_SecureCall_** is not merely an enhancement to existing technologies---it redefines the cybersecurity landscape, offering unparalleled protection against caller ID spoofing, fraud, and AI-driven scams.